Wearable Acoustics

Rescon’s wearable acoustics Proof of Market project is an investigation into the commercial
feasibility of our wearable acoustics technology. This builds on a successful TSB funded
technical feasibility project that investigated the development of a wearable microphone
system that detects sounds associated with health and wellbeing. We developed wearable
hardware and analytics technologies that proved the feasibility of microphones, both wearable
and ambient in detection of coughing, choking and heavy breathing. Rescon, in collaboration
with Milner consultants, are going to profile the market. Firstly we will research target sectors
including key respiratory and cardiac diseases, future trends in these diseases, long-term
sector trends, and other important areas that emerge from the research. We will investigate the
best technology format for market introduction. Secondly we are going to profile target
regions looking at barriers to entry. These profiles will include country demographics and
regional factors affecting our technology take-up. Thirdly we will profile key competitors,
with a comparative summary of functionality. Competitor strategies will be identified based
on current and future portfolio mixes and regional focus. Competitor pricing for similar
products and services will be collected where possible. Milner will develop a bespoke Excelbased
market model for Rescon. Rescon will complete IP searches to clarify position and
potential for submission of patents based on previous work. Rescon will also forecast costs for
project stages including building of prototypes and taking the acoustic sensor technology to
market. Collaboratively, a final proof of market report will be written summarising the market
opportunity over the next twenty years. The market will be described in volume and value
terms and split by sector and by region. This will be used to develop strategic options and
recommendations covering suggested routes to market and brand positioning.